Engaging the agrifood sector to enable business access to NERC research outputs and capability to address environmental and sustainability challenges

Engaging the agrifood sector to enable business access to NERC research
outputs and capability to address environmental and sustainability challenges